Evaluation and selection of real world circular feedstocks for the creation of BioConcrete based building materials

BioZeroc is a biomaterial science company with a mission to provide access to low-cost, carbon-neutral construction materials to the global market. Our technology uses biotechnology to make concrete without the need for cement -- removing one of the world's biggest single sources of carbon emissions.

This project will characterise BioZeroc's underlying process with a range of candidate circular reagents and from these select the most compatible from technical, sustainability and commercial perspectives. We will then explore the variability of combinations of the selected circular reagents to create a circular, low-cost, zero-carbon BioConcrete bricks.